Safeplate

"With an ageing population we have an increase in debilitating conditions such as stroke, dementia, Parkinson's disease etc. This often causes distress and loss of dignity when eating as plates can be accidentally tipped and food spilled.

This invention is a plate designed in such a way that it is impossible to accidentally tip the plate and spill food.

This makes dining for people who need assistance easier, safer and much more dignified."